Measurement of parameters of semen quality and assessing the effect of these parameters on fertility performance across 50 Yorkshire cattle herds

Delivering an accurate, objective, cost-effective and comprehensive analysis of fresh and
frozen semen to improve fertility parameters on farm, working collaboratively with industry,
is an untapped and under-investigated area of UK livestock fertility management. We aim to
establish a new service, called Semen-Rate, using innovative technologies and a simple to use
customer facing service package to revolutionize the way semen quality is understood and
managed on farm. Improvements in semen quality through accurate and meaningful reports
will benefit fertility and conception on farm, therefore maximizing productivity and delivering
a sustainable solution to livestock food production.